Citizens of the world as Citizens of Nowhere? Students' Narratives of National Belonging in an Economically Elite Transnational Educational Space

This proposal seeks to understand young men and women's sense of national belonging, when their school and it's members are part of various 'elite' groupings within a transnational space. Doing so loactes these subjectives within and beyond national clas structures and borders, extending scholarship that has examined how national fields of power shape meaning-making processes.